2010 grant balance University of Bristol

The University of Bristol proposes to use the Access to Unspent balance on EPSRC Research grants to support 3 projects, following the same principles used in determining how best to allocate the Institutional Sponsorship funding:

-It is desirable that supported activities should align with EPSRC and University of Bristol strategic objectives.
- Where there are clear opportunities to do so, funding should be aligned to activities co-funded from other sources in order to maximise synergy and return on investment.
- There should be an appropriate mix of top-down, directed activities and bottom-up, investigator-led activities.
- The funds should in all cases be used to support the very highest quality people (relative to career stage) and the very highest quality research.

The three projects to be supported through the Unspent Balance funding are:
- A Strategic Alliance in Catalysis.
- Electrically Small Tuneable Antennas for Advanced Wireless Connectivity.
- Quantum Secure Communications for Mobile Technologies.

Potential impact
CATALYSIS

Catalysis is central to developing low-carbon manufacturing technologies. It is central to solving global challenges such as carbon dioxide utilisation and producing sustainable liquid fuels. It is central to making the chemical industry more productive, more sustainable and cleaner. Thus, in addition to the medium term wealth creation benefits for the UK, long term environmental benefits will also result. Industry engagement is an integral part of the proposed Alliance. Industry will benefit from access to a UK national hub for catalysis research. This will cover both the fundamental academic research carried out within the Alliance, and through collaboration on proof of concept projects where the outputs of fundamental research are developed towards impact.

ELECTRICALLY SMALL TUNABLE ANTENNAS

The UK Communications sector is a vital component of our economy, with revenues totalling around £129B. Economic modelling conducted by Ofcom (UK) in respect of the Digital Dividend spectrum alone has estimated its value to the UK economy at £7.5B over the period up to 2026. The role of the antenna in the efficient delivery of wireless connectivity is of key importance, with key inadequacies to be addressed including a lack of sensitivity (losses) and the potential for body de-tuning impacting both infrastructure costs and energy efficiency. As a consequence there is a compelling need for "Electrically Small Tuneable Antennas for Advanced Wireless Connectivity" designed through the use of novel components and rigorous characterisation. This project will undertake a Proof of Concept Study, in collaboration with a number of industry partners, to provide a rigorous appraisal of the application of Digitally Tuneable Capacitors within the design of re tuneable antenna elements. Industry partners - including, via the ICT KTN, the UK Communications sector more widely - will benefit from access to proven technology on which to build future mobile devices and wireless communication systems.

QUANTUM SECURE COMMUNICATIONS

Quantum Information (QI) technologies are predicted to be a major driver of technological progress and economic growth in the 21st century. The market for Quantum Cryptography alone is predicted to reach $842M US by 2015 [Global Industry Analysts, Inc. Quantum Cryptography, Strategic Business Report MCP-812 July 2009]. Improving current methods of the security of the transmission of sensitive information, particularly in mobile networks, is a major and growing issue. A proof-of-concept quantum communications system will provide the first demonstration of a quantum secure communication device that could be realistically embedded within mobile networks and phones. People's global spending on technology was 2.3% of GDP in 1995 and 4% in 2010, a trend that is widely anticipated to continue [Financial Times, Jun 4 2011]. The immediate applications of this proof of concept will be in the area of secure communication in the consumer technology market, and will therefore directly benefit device manufacturers, including industry collaborators involved in this project. The will also indirectly benefit consumers, companies providing information services via telecoms links, and policymakers.